StreamDefend: Improving data security across the creative industries

Fortium Technologies seek to create 'StreamDefend', an innovative product that will enable for a dual-level of protection of media assets when sharing content online. This will involve the creation of a webpage where customers can upload their content to be protected and it will be served back to them in link format. This link will be the link to the media file, which will be encrypted and protected and only playable in StreamDefend's built in web player. This exciting project will enable for a high-level of protection of creative assets irrespective of the type of media file and where it is being shared. Striking the balance between playability and rip ability for end users.